Cyber application

Zybert has developed a range of servers providing a cyber-secure environment for SMEs and larger organisations whose security requirements are not addressed through cloud solutions.

To assist in exporting we want to obtain CESG assurance for the product. We require consultancy to support our CESG application and to obtain an HMG sponsor which is a CESG pre-requisite.